MXD - Micro Cross Device Communication Platform

The MXD project aims to produce a secure communications platform, optimised for embedded devices that allows devices to communicate with each other over heterogeneous networks, use each others services and run interoperable service code. As such MXD is a critical enabler for Internet of Things deployments. There exist a number of technologies and protocols in the IOT and cross device space generally (CoAP, MQTT, webinos, AllJoyn, AllShare etc.) however none of these technologies provides a mechanism for managing security end to end. This is a major omission; many prototypical IOT application such as health or energy have extremely high security requirements, whether these are driven from privacy or anti-fraud concerns. Building on the state of the art, the MXD project will tackle the following challenges. Define hardware tamper-proof methods to give strong device identity, user identity and application identity and integrity mechanism. Produce an interoperable device scripting technology. Define a cross device users manageable policy framework. Deliver all these technologies on an IOT optimised code footprint